Exploring mental health vulnerability and resilience of refugee children and adolescents who are currently displaced in Europe; a focus on the role of

The last few years have seen a surge of refugees entering Europe fleeing war and poverty in the Middle East and Africa. The success of acclimatising to a new culture and home is dependent on the level of support offered, including therapeutic intervention. This study will examine links between parenting styles and the mental health of children in refugee families. The objective is to find out what effect parental mental health and parenting styles have on children's emotional and behavioural outcomes, within the context of living in adverse conditions. The aim is to find out which interventions are most suited to a positive outcome for children's emotional wellbeing and behavioural adjustment. This will be done based on existing studies taking place in Sweden and England as well first hand observations done in refugee camps and local support group for refugees. Successful interventions are expected to be holistic in nature combining therapeutic interventions with psychosocial solutions to housing, training and language skills amongst others. Ultimately longitudinal studies need to be implemented to show the long-term success of interventions, ensuring local communities provide the best possible outcome for refugees who have resettled.